Dualities in Quantum Field theories and Gravity

We explore different aspects of dualities. Our main tool being dualities of holographic origin. We also use various mathematically well-established tools, like matrix models.
The goal is to gain new understanding on various observables in conformal field theories and in confining field theories.